The Invisible City: Urban Space and Contemporary Women's Poetry

There is a long tradition of poets writing about the city, but most of them are men. I intend to redress that balance by writing a sequence of poems that explores the idea of the city. Do men and women experience or write about city space in the same way? Critic Peter Barry has suggested that male poets are not only more likely to write about cities but also more likely to name specific places as if they are confident in their ownership of city space, whereas women poets tend to have a vaguer and less specific way of writing that indicates a lack of ownership and confidence. It is, of course, dangerous to generalise about 'men' and 'women', and my research will look at what these categories mean in relation to ideas about city space. \n\nI will, however, investigate a claim by the geographer Gillian Rose that our thinking about space is influenced by a male-dominated tradition that sees the world as a clearly-mapped subject of knowledge. In order to make it clear, paradoxes and difficulties are ignored. These paradoxical spaces, she argues, are vital for describing women's experiences. It may be, then, that women are writing poetry that is refusing to take ownership of the city but by doing so are responding more fully to an increasingly complex view of city space. I will explore this issue in my own creative work and also in the work of contemporary women poets who are dealing with similar ideas, particularly Lisa Robertson, Alice Notley and Denise Riley.\n\nIt may seem unusual to be carrying out research on the city in Bangor, which is a very small city surrounded by countryside. However, it is an ideal place to explore some paradoxes and changes in the concept of the city. I would argue that the idea of the city is changing, particularly in Wales. Bangor is no longer a province of the UK but, since devolution, a focal point for north Wales and its relationships with the rest of the world. As an English-born writer in Wales I know that in some senses I am living in a foreign city, and that this is increasingly the case across Europe, where cities often provide a focus for movement between countries and languages. In an age of global capitalism it is difficult to say where the city itself begins and ends. The city used to be a centre of trade and commerce but transport, the internet and out-of-town shopping centres have changed our view of urban space. In some ways, all of us in the West are part of the city. Poetry needs to find a new way of responding to this situation and it cannot fall back on nostalgia for the certainty that places, whether urban or rural, used to offer us. \n\nWhen I use the English language I am part of global relationships, so how can poetry in English respond to the city as a specific location? I will be developing this idea in my own poems and I will collaborate with poets elsewhere to explore the different ways in which poetry can relate to urban space.\n\nAs a way of understanding the relationship between language, the body and space, I will be making some investigations through my writing and performance. One of these will be to make audio and video recordings of places that I can use in conjunction with my poems in performance. They will not illustrate the poems but will be a way of questioning how I experience urban spaces as a woman through the body and in language.\n\nThis research will lead to a clearer view of what the city is coming to mean, particularly for women, and it will help to create ways of writing poetry and discussing it that are relevant to an increasingly urbanized experience of life.\n